The University of Sheffield and National Nuclear Laboratory Limited

To develop computer software to enable the prediction melt viscosity for nuclear waste glass. This will be deployed in support of nuclear waste decommissioning R&D delivering significant improvements against the current baseline.